Proactive Monitoring of AI Fairness: Development of Design Patterns and a Code Analysis Tool

We are in a time where business is changing rapidly, especially with the growth of smart applications, named Artificial Intelligence (AI) systems. Large Language Models (LLMs), a type of artificial intelligence technology, has become particularly popular with its capability of understanding and using languages. Their unprecedented success in a wide variety of language tasks (e.g. generating realistic conversations, extracting knowledge, and translating between languages) boosted the adoption of this technology by all sizes of businesses. As a result, LLMs have been employed in solutions like chatbots, language translation, and even financial market prediction.

As AI technology becomes more powerful, businesses need to make sure it is being developed fairly, following the best practices and ethical standards. Fairness in AI refers to the idea that AI should treat all individuals and groups fairly and without bias, ensuring the outcomes do not discriminate against particular people. However, many small businesses struggle with developing fair systems because they lack the skills and resources to address the complex definition of fairness.

Our project's main goal is to make it easier for small businesses to develop AI, particularly LLMs in the finance domain, in a fair way right from the start. Within this goal, we aim to produce three main outputs:

1. We want to create a set of recipes that can act like blueprints for fair AI development. These recipes are a set of instructions that can support developers in building fair AI systems naturally in the development process.
2. The project also plans to develop tools that make it simple for developers to check and continuously monitor if their AI systems are fair. These tools will be integrated into the development process to check for problems in their software. The idea is to catch fairness issues early on, making it easier for businesses to follow the rules.
3. The project aims to support developers with educational content in small businesses. We will create reports and educational materials to help developers understand and integrate fairness into their AI systems.

The project will use open-source models and datasets, meaning the information and tools will be freely available for public. We aim to build a community around this, sharing knowledge and helping each other use AI in a fair and responsible way. The project considers both technical and social aspects, understanding that creating fair AI involves not just the technology but also the culture and practices within a business.